Beat Blocks Fleet

Beat Block is an example of what happens when inclusion is an artistic choice rather than a compromise.

Hexagonal Beat Blocks arranged in a flower shape spread across an open public space, creating an inclusive environment for the enjoyment of music, easily tailored for covid safety or a post pandemic world.

Beat Blocks want to prototype a fleet of 10 haptic flooring modules that can be linked together with a modular design allows for flexibility in shape and layout, providing alternative spaces for audiences to promote socially distanced live events as well as providing an inclusive and immersive performance experience.